HARRPP Higher-value Advanced Recovery and Recycling of Paper and Plastics

"Current sorting and recycling processes generate ~15% waste or 'reject' materials which have traditionally been uneconomic to recycle; these wastes are non-target materials that are typically landfilled or incinerated, 'wasting' potentially valuable materials and resources. This project will develop a solution for these waste materials, enabling them to be recycled with an associated wealth of environmental and economic benefits.

This project will establish the viability of developing a facility in the UK to recover value from this residual waste. Fiberight has developed an innovative circular economy solution to create value-added products from residual waste, which is typically sent to landfill or incinerated. This project will showcase the recovery of two main resources from residual waste; fibre (from paper and card) and plastic film (from plastic bags, packaging etc.) and demonstrate the use of these in the production of new cardboard-based products and within recycled plastic pellet products.

The project will generate significant positive environmental impacts by diverting waste from landfill, by recovering valuable materials to be used again and by achieving carbon savings to help combat climate change. There will also be economic and social benefits through developing UK domestic recycling capacity and job creation.

The partners involved in the project are: (i) Fiberight Ltd, an SME who has developed an innovative waste recovery process for residual waste; (ii) Romiley Board Mill who recycle waste paper to manufacture cardboard products; (iii) MDS Recycling a plastic processing and recycling company who create plastic products that meet international import requirements; and (iv) Siltbuster a UK-based equipment manufacturer of washing and separation equipment and water treatment facilities."